Cybersecurity Risk Assessment Box (CRAB)

Digitalisation is happening everywhere around us, however it increases cyber-attack risks. The proposed Cybersecurity Risk Assessment Box (CRAB) will identify types of cyber risks for shipping and provide data to everyone involved in maritime transportation. The UK is an Island nation with 95% of our international trade and 15% of domestic trade transported by sea, therefore secure maritime operations are of paramount importance. We believe that maritime cyber threats are, as for most systems, a combination of human factors and technology, therefore, we wanted to develop a system that would allow vessel owners to assess the level of cyber security risk resulting from behaviours of staff, their IT systems and potential attacks. Currently, there is no method to provide a real-time risk assessment of cyber threats on-board vessels. With the application of the CRAB, both shipping (through lower insurance premiums) and UK society (through improved security of maritime operations) will benefit as they will be better prepared for the digital era, driven by the 4.0 Industrial revolution.